Crops & Soil - Predicting the host plant associations of insect herbivores using community-level interaction data.

Ongoing environmental change is increasingly associated with range expansions by many species, and the exposure of native plants (food crops, forestry, native biodiversity) to new suites of natural enemies. Of these, many of the most damaging are insects, responsible for billions of dollars worth of damage and loss annually. An important aspect of planning for climate change is 'horizon scanning', predicting which economically and socially important plants are likely to be potential food plants for range expanding herbivores yet to reach the UK.